Connections between model theory and categorical logic.

The notion of a quotient (from, say, group theory) can be widely generalised to a model theoretic environment by considering definable equivalence relations and build imaginary objects (aka coset elements). In this context, the property of elimination of imaginaries is desirable, as it allows us to understand imaginaries from the real sort (i.e., real elements). This idea can be generalised further via the notion of a groupoid, i.e. a category where every morphism has an inverse. Recently, E. Hrushovski has considered what happens when we use groupoids instead of equivalence relations to define imaginaries, calling the resulting notion "generalised imaginaries", and suggested connections to higher category theory. There, one studies infinite-dimensional generalisations of categories and groupoids, given by notions of infinity-category and infinity-groupoid, such as quasi-categories and Kan complexes, respectively. Understanding generalised imaginaries using higher groupoids will be the core aim of this research project.